Lifestyled

Lifestyled has developed an innovative line of suitcases that will revolutionise passenger air travel. It solves the problem of cumbersome, heavy baggage and benefits all ages and types of traveler.